The duplicity of landscape revisited: from urban ecology towards a critical geography of nature recovery

Landscape is a duplicitous concept, often forming the locus of theoretical tension within human geography and cognate disciplines, such as environmental planning. It has long been critiqued for naturalising social and economic inequality. At the same time, it is having somewhat of a resurgence in practice: re-energized through planning, policy, and design as a cipher for ecological systems and processes able to adapt and respond to pressing social and environmental challenges. This project develops several conceptual themes of my PhD research which explored this tension. It does so by revisiting what Stephen Daniels in 1989 termed 'the duplicity of landscape'. This is not intended as an accusatory notion, but a means of analysing the socio-economic complexities of contemporary practices which reimagine landscape as a 'solution', rather than a means of exerting control over nature.

The project explores the implications of this shift. It builds upon 18 months of ethnographic and archival work examining the design and delivery of the Lea River Park, running from the Queen Elizabeth Olympic Park to the Royal Docks, East London. The park is an example of 'landscape urbanism': a design practice which reconfigures landscape as a set of ecological processes, corridors, and networks. Exploring the socio-economic dynamics of this reconfiguration, this research contributed a number of significant findings of import to environmental planning and policy. Among them was a call for greater critical attention to landscape as it continues to play a largely unrecognised role in unequal urban processes, such as ecological gentrification.

This project aims to build upon these findings in two ways: firstly, by developing a landscape perspective able to capture the complexity of contemporary interventions in urban systems, processes, and ecologies; and secondly, by exploring how these complexities transpose more broadly into nature recovery practice/policy. These aims contribute to ongoing research into the political geographies of landscape and urban rewilding at Oxford's Leverhulme Centre for Nature Recovery (LCNR), who I will collaborate with throughout the Fellowship; alongside my mentor, Professor Jamie Lorimer, who is an international expert on the intersection of environmental and social sciences. I will also collaborate closely with various groups at Oxford's School of Geography and Environment (OUCE), including the 'Technological life' research cluster.

Three academic articles will be published throughout the Fellowship, each making an important intervention into the way landscape is understood across multiple disciplines, including environmental planning/policy, sustainability/resilience, and human geography. These papers will form empirical material for a monograph, with a working title of Duplicitous Forms: A Critical Geography of Landscape Urbanism, for which a book proposal will be submitted by the end of the Fellowship.

Offering a critical perspective on landscape is vital as it continues to underpin interventions in urban space and broader nature recovery practice/policy, often with little acknowledgment of its socio-economic complexity. An engagement programme will be developed to communicate the dangers of such an omission: including two practice-based workshops at the LCNR and Redmond Community Centre, East London; alongside policy outputs for the London Wildlife Trust and the National Park City Foundation. A limited number of conversations with practitioners and policy makers will also be conducted to scope out and frame proposals for future research (to the Leverhulme Trust), exploring the evolving socio-economic implications of landscape as it emerges as a central solution to pressing environmental challenges.